Wireless subglacial instrumentation

The subglacial environment hosts populations of microorganisms, controls ice sheet motion, and ultimately helps determine the fate of ice on planet Earth. It is an environment however that is very challenging to observe.

Through a preliminary field trial in Greenland, researchers from Cardiff University and UCL have recently shown that a unique ice penetrating radar and novel electronic tracer sensors can be combined as a system to recover geophysical parameters from boreholes to depths of 60 m through temperate ice over a prolonged period. The challenge now is to optimise the design of these previous independently-engineered systems and realise a prototype that can be used to wirelessly recover geophysical data from the subglacial environment through greater than 2 km of glacial ice and, moreover, be able to track the spatial location(s) of the sensor(s) providing that data.

This PhD project will investigate the algorithms and system architectures required to achieve sensor localisation and geophysical data retrieval from the subglacial environment. We aspire for the project to culminate in prototype sensors and radar that will be tested in the polar regions - this will be the first study of its kind in the UK.

Relevance to EPSRC thematic areas: Engineering (sub-theme: RF & Microwave Communications), Physical sciences (sub-theme: sensors and
instrumentation)